PEG adipate release agent 1

Performance Fluids is a world leading developer for lubricants and greases. We innovate, develop and manufacture world-class products and provide a complete support package to our customers – bespoke to their needs.